In-Site: A Smart AR Solution for Construction

Our In-Site solution brings functional Augmented Reality to the construction sector to deliver improvements in efficiency and safety.

In-Site performs three basic functions: it identifies an asset, it pulls information about that asset from the cloud, and it delivers information about the asset back from the operative to the cloud.

The benefits of this functionality are vast, but we focus on two key elements: commissioning and handover becomes both more efficient and safer with In-Site. It is more efficient because the logging and reporting can happen more swiftly and robustly. It is safer because it allows the operative to perform key tasks hands-free and with their heads up.

In-Site is made possible by the advent of wearable devices in PPE-compliant form, together with the availability of outstanding 3D content and augmented reality engines. With our unrivaled experience in construction visualisation and functional AR, Soluis are perfectly positioned to bring these new technologies together in a commercially successful smart solution which promises improvements in the efficiency and safety of construction projects.